VEHICLE – Vertically-intEgrated Homogeneous LumInance Colour Lighting Enterprise

The project objective is enabling the transition from 2D planar LED light-guides to 3D formed materials. In this feasibility study, innovative stretchable conductive materials will be employed with thermoforming processes and surface optics to demonstrate the potential of such 3D functional lighting to the automotive sector.